digital printing metallic colours onto textiles

DIGITAL TEXTILE AND FABRIC PRINTING & ASSOCIATED TECHNOLOGIES

DIGITAL TEXTILE INKS (ENVIRONMENTALLY FRIENDLY – WATER BASED INKS)
IN PROGRESS - PATENT APPLIED FOR

SOFTWARE – SPOT COLOUR MATCHING SYSTEM FOR METALLIC COLOURS
AND CORPORATE CUSTOMER COLOURS FOR DIGITAL PRINTING